PrivAI: Privacy-Preserving AI Analytics Engine for Enabling Secure Recommendations in Regulated Sectors

Healthcare, financial, and government organisations are increasingly seeking to deploy AI tools such as recommendation engines and user-feedback analysis to improve services and decision-making. For example, a digital therapy platform could provide personalised recommendations without directly accessing a patient's sensitive journal entries. However, in practice, most AI systems still require access to raw personal data, creating significant cybersecurity, privacy, and regulatory risks.

As a result, many promising AI initiatives are delayed or blocked by legal and security teams because sensitive data must be centralised and exposed during processing. Industry evidence highlights this challenge: over 40% of UK organisations cite data privacy as a primary barrier to AI adoption, while the UK Government Cyber Security Breaches Survey 2024 reports that 50% of UK businesses experienced a cyber security breach or attack in the last 12 months. With Information Commissioner's Office (ICO) fines reaching up to £17.5 million, exposure of personal data represents a critical business and reputational liability.

This project aims to remove this barrier by developing a privacy-preserving analytics engine that enables AI-driven recommendations and analysis without revealing raw user data. Analytics are performed directly on encrypted information following secure preprocessing, ensuring that sensitive data is never exposed to processing environments. Only the end user can decrypt and access the final output. This approach aligns with National Cyber Security Centre (NCSC) guidance that sensitive data should be minimised and protected throughout its lifecycle.

The project will test whether encrypted analytics can practically enable safe and compliant AI deployment in highly regulated sectors. Over the four-month programme, the team will refine the value proposition, validate commercial demand, and develop a functional prototype. Market validation activities will engage organisations across healthcare, fintech, and government digital services to assess whether the solution addresses a genuine and unmet cybersecurity barrier.

Expected outcomes include a working prototype, documented security and compliance benefits, and letters of interest from organisations willing to pilot the technology. These outputs will establish a clear pathway toward commercialisation through a potential spin-out.